High Performance, High Power, Partial Discharge Resistant Wire Insulation (HP2_PD-WIN) v2

Improving Partial Discharge (PD) performance of electrical wire insulation remains a significant unresolved hurdle to the development of conventional and mainly-electric aircraft. Poor PD characteristics impact safety, reliability, longevity and maintenance costs at the higher operating voltages required for the next generation of aircraft. These aircraft are essential to meet aggressive targets for decarbonisation of the aviation sector.

The partnership of Hot Coatings Ltd (HCL), TE Connectivity Ltd (TE) and Teesside University (TU) is uniquely well placed to help the UK establish technical and market leadership in this area.

This project will utilise a proprietary development platform created by HCL and TU. This has already produced patented dip coated magnet wire insulation with significantly longer service life and higher temperature rating than solutions currently in the marketplace. HP2\_PD-WIN will add superior resistance to PD. The third partner (TE) adds specific technical expertise and manufacturing capability to allow these high-performance characteristics to be applied to extruded stranded wire.

In addition to the aviation sector, outputs of this project will provide economically important UK supply chains in automotive, traction, marine, and energy with superior technology enabling global competitive advantages within their markets. Consequently, this will enable many high value jobs and directly address the UK Government's ambitions for a green industrial revolution.